Spatiotemporal engineering of bacterial cells with synthetic RNA membrane-less organelles

I will use a recently introduced RNA-nanotechnology platform to engineer bacteria able to express phase separated biomolecular condenses of controlled number and composition, and able to recruit enzymes and nucleic acids to regulate transcription, translation and metabolic pathways. Using microfluidic devices, video microscopy and image segmentation, I will assess the impact of the synthetic membrane-less organelles on growth and division cycles, and how these can be modulated through condensate design.